One or Several Mothers: The Adopted Child as Critical and Clinical Subject

In literature, orphans and adoptees are tragic figures who nonetheless positively change
the world around them; in philosophy, no such positive conception exists. Drawing on
post-Freudian psychoanalysis, particularly the work of Deleuze-Guattari and their
critique of the limiting function of the Oedipus Complex, I will produce a systematic
study of such children, reactivating the political potential found within critiques of
Oedipus in order to resituate the displaced child as a positive figure within philosophy,
past and present.